On farm circularity: a hub-and-spoke approach with insect protein

Livestock protein demand is increasing due to human population growth, yet current production depends on unsustainable soy and fishmeal imports. Insects-as-feed is a rapidly emerging market. Our bottom-up market-sizing predicts a total output of 1M tonnes of insect protein/year by 2030\. UK food chains need a practical approach to black soldier fly (BSF) production in order to produce quality, affordable and sustainable protein. However, the industry currently lacks production knowledge, supply chain infrastructure and technology. While there are few technology suppliers, they are very expensive and the industry is not being guided effectively to make the right decision.

To provide effective guidance and scalable solutions, this project, therefore, aims to test the feasibility for integrating black soldier fly (BSF) production within the existing food supply chain using the "hub-and-spoke" model, which is common in pig and poultry systems around the world. This will create circular food systems and improve the UK governments food waste hierarchy goals, by bio converting food waste into high quality livestock protein.

The objectives for this project are to test the hub-and-spoke model with a single spoke on a chicken farm, to examine the barriers for adoption, refine the production capability for this approach and produce a qualitative report on the potential for scaling this out locally and nationally.

The project will achieve the above actions by combining the expertise of Fly2Feed, Partons Poulet's Ltd, Rural Aquaculture Development, and the Haydn Green Institute for Innovation and Entrepreneurship (HGI) at the University of Nottingham (UoN). This will strengthen the BSF hub-and-spoke model study, which will provide a platform to scale BSF farming in the UK. This increased production will have further economic and environmental benefits to the wider agribusiness sector through sustainable local production of protein, new jobs, and education. These benefits will in turn increase the efficiency and resilience of livestock feed and therefore address the challenge of cleanly feeding a growing population.